Internet of Supporting Things

The world isn’t designed for people with additional needs, and a lack of accessibility means a lack of opportunity to be independent. NFC Helps Me Ltd was spun out of a 6-times outstanding special needs school and has created a user-led and commercially viable alternative to person-to-person support for those with learning disabilities. Smart IoT technology is used to link location to learning, which can empower individuals, increase autonomy and enhance employability. This project seeks to gain valuable customer insight into two new customer groups, those with dementia and acquired brain injury. How can we better understand barriers and enablers to independence? New ideas will be generated, plus a concrete delivery plan for both a minimum viable product and future development. We will make the world a more accessible place; help smash the stigma associated with ageing and disability; foster systemic change and create a replicable, sustainable model for assistive technology. We will work with Humanly, a human-centered research and design studio dedicated to social impact; and award-winning digital agency and software development house, BAM Mobile, who will lead on the development of hi-fi prototypes for user testing.